Developing understanding of rainfall-triggered landslides in India to facilitate effective early warning systems (4954)

Landslides are one of India's most deadly natural hazards (i.e., 17 per cent of the Indian landmass is affected by landslides), killing hundreds of people every year and leading to severe economic losses. There are high levels of interannual variation in the occurrence of landslides, though recent research demonstrates that landslide occurrence triggered by human activity is increasing (Froude and Petley, 2018). Early warning of slope instability and landslides is therefore increasingly needed to mitigate landslide impacts.
Previous landslide studies in India have tended to focus on the geological hazard without holistically considering the meteorological events leading to the disaster, despite rainfall being the most common trigger of past landslides (Dikshit et al., 2020). Recent advances in high-resolution weather forecasting and the use of ensembles have led to significant improvements in severe weather prediction (e.g. Kolusu et. al, 2023), especially in tropical regions where convective permitting models lend skill to simulating typical meteorological processes. This development represents a necessary step towards developing workable early warning systems, but key knowledge gaps remain, including details about the spatial and temporal distribution of past landslide events, and the antecedent weather conditions. This project builds on recent pioneering research at The University of Exeter on developing improved understanding of landslide triggers and impacts using satellite remote sensing observations (Abanco et al, 2021; Jones et al, 2021)